Blister Seal for Pump

We wished to use a blister seal and apply this to a drinks dispenser pump. When the pump operates it yields a pressure and at a certain level we wish to have the seal burst. The seal must burst at a preset level with consistency over a set time.